Cardiff University and Compound Semiconductor Centre KTP 25_26 R1

To develop innovative semiconductor wafer technologies for use in AI data communication, sensing, and computing. By combining the Compound Semiconductor Centre's epitaxial wafer manufacturing capabilities and Cardiff University's device fabrication expertise in lasers, optical amplifiers and detectors, it will create innovative, energy-efficient semiconductor solutions, strengthening the UK's position in photonics.